Holographic Descriptions of the Dark Matter Sector

Generically the project will involve using holographic (string dual) techniques to better understand aspects of strongly coupled systems. There has been much recent interest in self interacting Dark Matter including models where the Dark Matter candidates are composite (eg glueball or pion like states) in some novel strongly coupled system. The theoretical space of strongly coupled models is traditionally hard to understand since lattice techniques are very labour intensive and can't easily accommodate theories with separated scales. Holography is a new tool that does allow some understanding of this parameter space. The Dynamic AdS/QCD model, based on top down D3/probe D7 string constructions, provides such a description and has been used recently to understand EW scale models of for example technicolour and more generally gauged NJL models. Our immediate goal is to apply these techniques to Dark Matter models to understand the parameter space better and generate new signals for this physics.